Dynamic Real-World Lighting for Complex Scenes with Applications to Design of the Built Environment

Physically-based rendering is the process of creating accurate computer generated images using physically accurate materials and light sources and computing a simulation of the lighting. Physically-based rendering is needed by any discipline that requires an accurate representation of the lighting in an computer generated environment, it makes it possible to accurately predicate how a new building will affect the environment around it, it allows designers to test their products under any possible lighting environment at the click of a button, it enables archaeologists to delve into reconstructions of the past, and it allows entertainers to create realistic environments that may have never existed before.

This 12 month project will improve the realism of physically-accurate computer generated images, and the time it takes to compute them for complex lighting scenarios. The novel methods will be used for applications in the built environment through consultancy and evaluation from Arup, a global firm providing engineering design, planning and project management services in all areas of the built environment. The realism of computer generated images has been improved by a process known as image-based lighting (IBL) which relies on the capture of High Dynamic Range (HDR) images. Unlike normal images, HDR images can represent most of the real world luminance and has made it possible to capture the entire lighting at a single point in an environment. This captured HDR image, termed an environment map is used to accurately relight a virtual environment with the captured real world luminance. This process is relatively straightforward for scenes which are directly lit by the environment map, but can be very slow to compute for scenes where the lighting needs to be computed indirectly, such as is common in applications in the built environment, for example when computing the lighting of a view from inside an office building which is entirely lit from the outside. The first goal of this project is to create a novel rendering algorithm that uses clever sampling methods which will reduce the computation of such complex scenarios to that of the straightforward case.

The capture of environment maps for IBL has, until now, due to limitations in hardware capture, been limited to static scenarios. WMG is in possession of the world's first HDR video camera which can capture up to 20 f-stops at an HD resolution of 1920x1080 pixels at 30 frames per second, making it possible to capture dynamic environment maps. goHDR a company with HDR expertise will provide their compression method that will enable the dynamic environment maps to be stored as HDR videos. When not compressed, HDR videos would consume 24MB for a single HD resolution frame. This compression will allow HDR videos to be stored with a minimal overhead over a standard video, and make processing of dynamic environment maps feasible. This will enable the second major goal of this research which is to create algorithms that can compute physically-accurate rendered animations using dynamic environment maps for dynamically change lighting for complex scenarios.

Potential impact
The major beneficiaries of this project will be users of physically-based rendering applications and computer graphics practitioners. This work will enable computer graphic practitioners and general rendering application users to create scenarios with never seen before lighting complexity and authenticity. This will be performed with real-world captured lighting within reasonable times. Furthermore, it will not require the use of rendering experts.

While this will be primarily focused on application on the built environment, the underlying work can be used to directly benefit similar applications in a number of fields such as automotive, visualisation, cultural heritage, manufacturing, advertising and video games.

Built Environment - The ability to generate and demonstrate highly realistic images and animations of complex realistic scenarios with captured lighting within reasonable times and the ability to do so without the need of rendering experts.

General Public- As customers, and for public consultations, to be able to have demonstrated high-fidelity animations of complex scenarios before they are built.

High dynamic range - The research in the field of IBL provides a distinct market for new companies working in the area of HDR such as goHDR. HDR equipment and expertise is currently limited only to such companies and university labs. When dynamic IBL begins being used in earnest these companies will be in the ideal solution to be able to provide software, hardware, and expertise to already established companies.

Manufacturing - The ability to view design prototypes under any form of lighting that can be captured, and changed with the click of a button.

Automotive - While not being targeted as an application in this current proposal automotive companies stand to benefit from this research as it will potentially enhance the digitisation of their manufacturing pipeline via rendering accurate car models in various surroundings. This enables concept design verification, acceptance of concepts by senior management and customer evaluation without the need of creating physical models.

Film/Television - This work will provide a basis to enhance the already existing abilities of re-lighting virtual objects. Our research will make it possible to use dynamic lighting and make complex scenes feasible to be used by the special effects industry.

Games industry - The facility in the future to adopt similar technologies, or potentially approximate results to improve the quality of the lighting in games and/or reduce the time required to create and animate complex environments.